Aston University and Quest Pharm Limited

To develop a robust formulation development methodology to support the formulation process for medicinal and cosmeceutical products, that will optimise targeted and controlled release of the Active Pharmaceutical Ingredients and multiple drug administration methods.